Genetic mapping of vector competence in Culicoides sonorensis.

Technical abstract
Culicoides biting midges inflict substantial economic damage on global livestock production and trade by acting as vectors of arboviral pathogens such as bluetongue virus (BTV). The hypothesis this proposal addresses is that genetic variation within species influences the vector competence of Culicoides for BTV strains and hence impacts upon the epidemiology of this virus worldwide. One of the fundamental steps in the genomic approach to understanding complex traits, such as vector competence, is the correlation of phenotypic data with genotypes in order to identify quantitative trait loci (QTL). Here we propose a genome-wide association study (GWAS) to identify the underlying genes that control vector competence in the insectary reared Culicoides sonorensis colonies. Toward this aim, we will generate the first annotated genome sequence of any Culicoides biting midge and identify genome-wide SNP markers for genetic mapping of vector competence traits.

To fulfil the objectives outlined in this proposal we will use the unique IAH C. sonorensis colonies and cell lines to:
1. Produce an annotated genome sequence for Culicoides sonorensis
2. Generate a catalogue of genetic diversity for Culicoides sonorensis
3. Develop a C. sonorensis SNP panel for vector competence GWAS
4. Perform an association analysis of vector competence traits in C.sonorensis
The primary outcome of this project will be the elucidation of the genetic basis of vector competence of C. sonorensis for bluetongue and African horse sickness viruses. This will provide fundamental insights into arbovirus: Culicoides systems that to date remain poorly characterised. It will also generate the first accurately annotated genome of a Culicoides species worldwide opening up vast opportunities for comparative genomics. The genome sequence will underpin advances in improving food security by protecting UK agriculture from potentially catastrophic exotic animal diseases.

Potential impact
The primary deliverable of this project will be the elucidation of the genetic basis of vector competence of C. sonorensis for bluetongue virus (BTV) and African horse sickness virus (AHSV). It will also generate the first accurately annotated genome of a Culicoides species worldwide. There is significant potential for this research to facilitate the development of new control strategies for these important animal diseases, with consequences for agricultural practice and food security, both in the UK and worldwide.

While the primary focus of the project will be academic, a range of different groups will additionally benefit from the results, and we have formulated plans to engage them in the project. Worldwide, EU and UK policy makers in Animal Health will have an interest in the results due to their relevance to the geographic distribution of BTV and AHSV, and will be engaged through SC and PM's roles in OIE (World Animal Health) expert groups on Culicoides and BTV in Defra's BTV experts group. The Animal Health Industry benefits through the production of a Culicoides genome allowing development of long-term control techniques. They will be engaged through contacts both with major companies already pursued by MF, SC, PM and PK but also through a meeting on Genomics in Animal Health held in year three of the project by the society for chemical industry.
Outreach activities will be conducted to ensure that Farmers and Veterinarians benefit from the project, by gaining a deeper understanding of Culicoides and the pathogens they transmit. The high profile nature of the incursion of recent BTV-8 incursions has facilitated an opportunity to provide background information to farmers and veterinarians on what was until recently viewed as exotic pathogens of little relevance to the UK. We intend to build on this advance by publishing at least three trade articles each year across veterinary and farming publishing, detailing significant findings made during the project and how we intend to turn research into practice.
Finally, we will engage with the General Public who will have an interest in both the advanced nature of the techniques involved in the study and the high profile of Culicoides as a vector group in the UK. We will exploit this unique opportunity initially through the provision of press releases to media outlets at the initiation of the project, to both promote the objectives of BBSRC and explore this area of science in an understandable fashion. Scientists employed during the project will also be encouraged to take part in public engagement. In addition, the entomology group has wide experience of outreach activities through a variety of events run primarily with the Royal Entomological Society and these will also be utilised for this project. We additionally, however, propose to attend and run an exhibit at "Pestival", the largest entomological outreach festival worldwide. Funds are requested to allow travel for four staff (MF, SC and IAH workers) to attend this activity. Exhibit materials will also be used in further outreach and in open days for IAH, TGAC and EBI. Finally, our laboratory is already involved in STEM (Science, Technology, Engineering and Mathematics) activities for schools. Dr Fife is an active STEM ambassador, which creates opportunities to inspire young people and develop their creativity, problem-solving and employability skills the UK's future competitiveness. All researchers will be encouraged to participate in STEM activities including school visits.
Throughout the project we will utilise e-outreach by providing a description and updates of the project for a general audience through institute websites (IAH, TGAC and EBI). IAH will also produce in association with the BBSRC press office, two videos describing our work for a general audience that will be released during year one (a basic introduction to the group and the project) and year three (the results of the project and future utility).